BlockDox - International Collaboration on Unique Occupancy Assessment for Outdoor Environments

BlockDox addresses the significant business opportunity & demand that exists by providing a platform for

enhancing building management with real time and predictive intelligence. Their solution, where strong

interest has already been shown from the property market, combines an interoperable platform

customised specifically to an individual building with a patent-pending method using geofencing, sensors

& beacons to deliver an accurate assessment of building occupancy & use of communal spaces.

This project aims to explore the significant opportunity for adapting BlockDox technology for use outside,

thereby opening a new international market for their solution. By collaborating with Berlin based Green

City Solutions, the feasibility and commercialisation of BlockDox’s solution in outdoor environments can

be accelerated with particular focus on tackling the major problem of air pollution in cities worldwide. If

successful, there is further potential for deployment in the global market for public and private outdoor

space management, including large events and festivals.